Extending the NILS: Making a Full Link to the 1991 Census

The Northern Ireland Longitudinal Study (NILS) is a powerful resource for the research and policy community to research and understand the social processes changing NI. Because of it history of intercommunal strife it is one of the most studied societies in the world and, more recently, has become an exemplar for conflict resolution in the transition from violence to peace. Consequently, there is great value in understanding pre-existing and on-going social, economic, and demographic processes in NI and this can only increase over time as more data sources become available. As noted, the NILS is ideally placed to fill this need: it is already established as a robust, wide-ranging and source; it is linked to the 2001 Census and to a variety of administrative sources; and is currently being extended to include linkage of the 2011 Census (planned for 2013).

However, in comparison, with the other UK longitudinal studies, it is weaker in data linkages backward through time. This is the rationale for the proposal for a link to the 1991 Census, the primary focus of this application. Such a linkage will allow analyses of the crucial period of rapid change in Northern Ireland (from 1991 to 2011), expecially of the discrete changes marked by social and demographic transitions measurable using census data (1991, 2001 & 2011). This may be of especial importance given the nature if the 'Peace Process' and the implementation and monitoring of policy interventions in fair employment and community relations. In addition, therefore, the proposal will also seek to scope the feasibility and value of a link to the 1981 Census to extend coverage further back through time so as to better understand Northern Ireland society during a very crucial period for its development. This is not a trivial problem - there may well be technical difficulties to overcome in terms of matching from the 1981 Census and methodological problems arising from the troubled history of the 1981 Northern Ireland Census which saw under-enumeration and selective response to some questions.

Potential impact
The full 1991 Link will be incorporated into existing NILS-RSU plans for impact and will help to expand and to strengthen these. There has always been a strong emphasis on policy implications of NILS research and outreach and dissemination strategies are a major part of any research proposal. The NILS Research Approvals Group (RAG) takes full account of these aspects when assessing all applications. This recognises the NI Executive as a source of NILS funding (they also support an RSU support officer) and this ensures an emphasis on policy and the NILS relationship with government.

Where possible, projects are planned with impact for policymakers and the public in mind, and examples include: suicide in NI; religion and health outcomes (both O'Reilly & Rosato); breast screening (Kinnear et al); fertility (McGregor & McKee); dental activity (Telford et al); entry to care-homes (McCann et al); antibiotic prescribing patterns (Johnston & Rosato); accuracy of address information from the healthcare system (Barr & Shuttleworth); and migration and residential segregation (Shuttleworth, Barr & Gould). Based on already published research the RSU routinely produces summary Research Briefs, helping maintain the relationship with government. The forthcoming challenge is to deepen this impact by increasing the range and quality of NILS projects and reaching out to new audiences. The 1991 Link will help this in two ways.

Firstly, plans for a programme of research around the 2001-2011 Census Link which are being developed will be extended backwards to 1991 to engage broadly with the theme of 'Northern Ireland in Transition' over the whole period. As part of this, it is planned (with support from funders) to engage with experienced and early-career researchers to produce a landmark edited book on 'NI in Transition'. This will generate impact, broaden the user base, provide a forum for young-researcher interchange, and focus current work with future research in a single reference volume.

Secondly, the 1991 Full Link will be used a basis to develop a programme of research with government and other researchers focussing on the transition out of conflict (in divided societies). This is ambitious and NILS involvement in such an enterprise is predicated on this link. The development of such ideas will involve cooperation with the Northern Ireland Equality Commission, the Community Relations Council, the Northern Ireland Housing Executive, and the Office of the First and Deputy First Ministers. It is planned that such a research programme could target UK and non-UK researchers with a track record of research in conflict studies, especially with a Northern Ireland focus, with approaches to foster research projects.

Finally, the 1991 Full Link will be used to increase the impact of the NILS by helping to make a case for further data linkage. The addition of data from the 1990s with its longer-term perspective might, for instance, help neighbourhood effects and exposure to environment to be better specified and thus help to make a stronger case for linking current administrative data to the NILS.